University of Brighton and The British Hovercraft Company Limited KTP 21_22 R2

To introduce and implement scientifically informed design and manufacturing processes to develop a first-to-market electric hovercraft and transfer and embed advanced mechanical and simulation capabilities to streamline and optimise hovercraft performance for applications in new markets.